Digital Site

The collaboration between Iknaia, SenSat and Costain will give infrastructure projects a highly accurate, real-time digital copy of the physical environment with real-time asset tracking and recognition. This innovation will help public infrastructure projects to be delivered efficiently, cheaper and with less environmental impact. It will do this by allowing infrastructure projects to track their assets in the physical environment, reducing total spend on assets and improving the efficiency in which they work. Mobile computing and remote sensing have been identified by the Royal Academy of Engineering as two of the upcoming IT waves that will positively disrupt the business models of all industries. However, the infrastructure sector is widely expected to benefit the least due its lack of preparation in integrating mobile sensing and IT into its business workflows. This partnership between SME’s (Iknaia and SenSat) and FTSE 250 construction firm Costain will help to deliver this technological innovation to working infrastructure projects. Working as a feasibility study for further innovations in the same space; the project will deliver on three key innovations; 3D digital modelling, real-time asset tracking and workforce/project engagement.